Disc Galaxy Evolution Traced through Internal Structures

In this project we will explore how internal structures (e.g. spiral arms and bars) impact the formation and evolution of disc galaxies. Lucy will investigate how the prominence of such features correlates with other processes which turn off star formation in disc galaxies, and tracers of future star formation potential (e.g. cold gas content). The project will combine information on galaxy morphology from the Galaxy Zoo project (www.galaxyzoo.org), with spatially resolved spectral information from the new SDSS survey MaNGA (www.sdss.org/surveys/manga/), and will also involve follow-up observations to measure the cold gas (neutral hydrogen) content of galaxies with radio telescopes (e.g. GMRT).